Religious Landscapes of Hadrian's Wall: A Spatial and Diachronic Analysis

My research partially comprises a broad brush approach to reconstructing the wider religious landscape of the Hadrians Wall frontier zone. My digital humanities led approach enables discussion of movement and interconnectivity across the landscape, as well as examining the distribution of cults and religious sites. This is meshed with a focused case study on the site of Vindolanda to examine religious life in microcosm, with digital methods used to examine the sites religious spaces, ritual practices and sensory experiences. Going a level deeper, part of this case study will examine religion on the body, specifically how people used material culture to represent their faith.